University College London and GIA Surveyors Limited KTP 24_25 R4

To enhance consultancy services by embedding a knowledge repository integrating internal and external datasets, automated workflows, and advanced process mining tools ensuring GIA is left with a lasting capability to enhance efficiency, internal collaboration, and drive multi-disciplinary service growth.